The University of Buckingham and Deepnet Security Limited

To build a revolutionary mobile authentication tool called Touchsense based on dynamic signatures to provide mobile users with a high level of security and privacy to protect their confidential information from unauthorised access